90% lower cost alkaline electrolysers using novel catalyst and membranes to establish green hydrogen infrastructure for cross sectoral industrial markets.

The AlkH2 project aims to deliver a step change in the uptake of ultra-low carbon, green-hydrogen production achieved through technology breakthroughs in new low cost materials and manufacturing processes. Non-precious metal catalysts and highly durable alkaline polymer membranes developed by C-Tech Innovation and Newcell Technologies will provide the technological means for hydrogen production, while RE Hydrogen will design and build electrolysers using advanced manufacturing processes, at substantially lower cost than current market products.
The technology developed within the project will result in a 5kW being demonstrated in a grid balancing services field trial with project partner Flexitricity. Furthermore, the key to the success of these demonstrations will be in their integration with renewable power generation, which shall be provided by Juwi Renewable Energies in the form of solar PV.
Strategic partnerships will be developed towards commercial exploitation through global distribution channels with products targeting renewable hydrogen production and new applications for energy storage.